Cranfield University and Pamela Steele Associates Limited

To develop a novel, evidence-based decision support Framework to enable clients involved within developing countries to optimise spend/investment decisions to improve public health supply chains.